Raising Silent Voices: Harnessing local knowledge for communities' protection from violence in Myanmar

Civilians living amidst violent conflict, like everyone experiencing conflict, know who is involved, the history what it makes it worse or lessens the impact on them. They have knowledge that those outside the conflict do not possess. The dominant peace and conflict intervention strategies of international agencies and NGOs begin with assessing the conflict situation using models based on western understanding of conflict trajectories, community resilience and peacebuilding, with an outsiders understanding. Although local people may be involved, their knowledge is rarely informing intervention and support strategies. This research will show the importance of placing local, contested, knowledge in the centre of intervention strategies, empowering and enabling local people and potentially making interventions more effective.
The research takes a case study of local conflict knowledge in Karen and Mon areas of Myanmar, training local researchers to use storytelling, arts and craft approaches to enable local people to represent and share their knowledge in culturally appropriate ways, through which they share their understanding of the conflicts, violence and peace strategies. The content of what they produce will be mapped onto the existing conflict analysis of the local partner in order to analyse the themes and gaps.
The local partner is Nonviolent Peaceforce, an NGO who provide unarmed civilian peacekeeping and protection of civilians to local communities around the world. They have been in Myanmar since 2012 and the results of this research will enable them to be more able to capture and use local knowledge about the conflicts, violence and peace to inform future project choices.
This international and innovative research will impact on local people by making their voices louder and clearer, on Nonviolent Peaceforce interventions by potentially making them more effective, and on academic and policy approaches to conflict analysis, 'the local', and the types of knowledge used in understanding conflict and peace. It crosses peace and conflict studies and arts disciplines, adding methodologically and to the way we teach about conflict knowledge.

Potential impact
The structure and nature of this research has been developed with an understanding that local people will directly benefit from the participation in, and results from the research, as well as the local partner, other international NGOs, academics, and practitioners in the developments and challenge to current conflict analysis, and overall on future effectiveness of interventions.

In Myanmar, the two local researchers will be trained in participatory methods and data collection, which will directly benefit them, and also be building capacity for future research. Local participants will benefit because by collecting their knowledge in culturally appropriate ways we will influence the provision of suitable interventions, and a recognition of the value of local knowledge. Through the printed report we will disseminate their voices to other local and national actors.

The local partner, Nonviolent Peaceforce, will benefit from the local knowledge of the workshop participants which will add to their understanding of the complexity of the situation and have additional insights into locally generated peace approaches. The findings from the workshop will be mapped onto their current analysis so it will be clear where there are opportunities for further investigation.

There will be an impact on other peace and conflict intervention and support agencies. Whist we won't be mapping directly onto their analysis, the dissemination of the results will include talks, teaching and written materials that will enable them to be more able to gather, value and use local knowledge in their planning.

Outside Myanmar, our research will contribute to a changing understanding of the value and role of local knowledge in conflict analysis. This will have an impact on programme staff in UN agencies and International NGOs by making their projects more relevant to local people and more effective by valuing local capacity. It will have an impact on policy staff who devise and update conflict analysis systems and approaches, and on the teaching of conflict analysis.

The final booklet and online exhibition of the art works created (and have the consent from participants to use) will be available for future research and as teaching materials, or resource on cultural understand of conflict.